Mindscapes - Exploring the Physicalization and Spatialization of Mental Wellbeing Data

Data Physicalization is 'a research area that examines how computer-supported, physical representations of data [...], can support cognition, communication, learning, problem solving, and decision making.' (Jansen et al., 2015). Studies evidence the ability of data objects to engage perception, afford intermodal exploration, provide memorable cognitive experiences. (1) Studies generally focus on encoding single objects, but not their space. (2) Studies of personal physicalisations promisingly report self-reflective benefits, but do not elaborate on the affective impact and subsequent opportunities for mental health.

What opportunities can data physicalisation offer to understanding and communicating mental wellbeing? Leveraging material and compositional skills of sculpture and installation art, could material encodings such as colour, shape, texture and scale help cognitive insight and empathic connection with the data of one's mind? If multiple data objects' arrangement allowed physical interaction with a whole mindscape, how would acts of touching, holding, moving, and traversing support practices of mindfulness and self-caring? Could it help motivate a more compassionate culture towards mental health?

Methodology for personal data physicalization design studies:
- Referring to personal informatics and psychology frameworks to track affect data, and qualitative research techniques to collect qualitative and narrative information from participants, from which reflections on mental wellbeing can be inferred.
- Designing and prototyping personal data sculptures in materials of varied perceptual characteristics, using CAD/CAM technologies and hand-made crafting processes. Using notions of composition and installation to experiment with the spatialisation of multiple data objects and the presentation of physically engaging data environments.
- Evaluating users' interaction and, through psychology frameworks, affective response and impact on mental wellbeing quality.